Automated protein model building with flexible models and high resolution data

Building an atomic model into an electron density map is a key stage in the solution of 3D structures by X-ray or EM methods. Once time consuming, this task is now automated by packages such as Dr Cowtan's 'Buccaneer' software (700 citations). Buccaneer shows class leading performance when data resolution is poor, however it performs less well than competing software when resolution is good and the resulting models require more manual tweaking. Both the strengths and weaknesses arise from an over-rigid model of the protein.

The aim is to introduce (a) a new feature recognition method for use with high resolution electron density, and (b) a more flexible model of both the protein backbone and of sidechain conformations. Both will contribute to improved performance when data resolution is good, and the latter will reduce the amount of manual tuning required to the model at intermediate resolutions.

The Buccaneer software is unique in that it is driven by the shape of the electron density rather than the peak values. This approach was key to lower resolution performance, but has yet to be exploited for high resolution data. Furthermore at higher resolution there is the possibility of optimizing the method for interactive graphical use.

X-ray crystallographic structure solution is increasingly being conducted by non-specialists, who often rely on software to produce an accurate structure with limited manual validation. As a result it is increasingly important that the software produce the most complete and accurate model possible without relying on manual tuning.

A new feature recognition function will be developed by data-mining electron density from known high resolution structures, with an optimized version of an existing search algorithm. Existing test structures will be used to identify model limitations for the implementation of improvements to model parameterization. The new features will be implement into two existing computer software packages, 'buccaneer' and 'coot'. The work involves programming and data analysis, both of which are highly transferable skills. Publications arising from the work are likely to be highly cited by software users, which will provide a foundation for a future research career.